Use of AI imaging data in clinical studies: Challenges in research and regulation

1) Brief description of the context of the research including potential impact

AI tools are being developed and used embedded in clinical medical imaging at multiple stages in medical imaging pathway, including image acquisition, improving quality of images, presentation of images, segmenting areas of interest within imaging, extracting imaging features and as tools for diagnosis and monitoring of disease.

AI tools need to be evaluated in clinical studies to demonstrate their impact and value for these different purposes, to identify those for future research and for finalised tools, to enable their regulation and adoption in healthcare.

The impact of this research is to improve the use of AI tools in clinical settings by providing statistical insight into the regulation of such tools, supporting adoption in appropriate settings through work, developing statistical simulations.

2) Aims and Objectives

-The specific objectives are to:

a. To review the current literature in terms of statistical and study design methods, the landscape of current AI tools available at these stages. To align research outcomes with those required in AI target product profile items covering clinical need and regulatory requirements (MHRA).

b. To identify appropriate methods for AI evaluation, compare and demonstrate methods in example datasets, including development of simulations.

c. The project will review alternative methods for tool evaluation for clinical impact and develop guidance for researchers and developers on appropriate study designs, outcomes and methods for AI tool evaluation.

d. To identify the characteristics of imaging biomarkers to add value based on simulation studies looking at the stability of prediction of the probability of an outcome for individuals. Simulations will be based on data from real world examples.

The outcomes of this project are to study various AI tool pipelines and create simulations of them to support project planning, resulting in publishing recommendations, leading to industry best practice, with a view to regulation.

3) Novelty of Research Methodology

The impact of AI imaging tools in areas of use have not been determined, providing novel guidance on best appropriate study designs, outcomes, and methods for AI tool evaluation for a range of uses. Current areas include Breast mammography scanning with AI triage pathways in clinical settings, and algorithms for imaging reconstruction in Parkinson's disease patients.

4) Alignment to EPSRC's strategies and research areas

Medical imaging - including medical image and vision computing
Healthcare technologies theme
AI and Data Science for Engineering, Health and Government (ASG)

5) Any companies or collaborators involved

Data will be obtained from various projects, currently confirmed: MJ Fox Foundation.